Electrochemical Umpolung Arylation of Ketones

The synthesis of a-arylated carbonyl moieties is important because they are wide-spread throughout bio-active pharmaceuticals, including HIV and non-steroidal anti-inflammatory drugs. Current methods to install this structure require building-blocks with pre-installed functionality, which increases the cost and waste generated. Methods that employ unfunctionalised substrates is an unsolved problem. By exploiting an electrochemical oxidation strategy, we will develop new a-arylation methods that use unfunctionalised substrates, which will be more inexpensive, produce less waste and expand the scope of previous protocols. By increasing the efficiency, availability of suitable substrates and widening the scope of products from this reaction, the chemical space- from which the discovery of drugs rely- can be enhanced. This project is timely, because electrochemical redox processes are becoming increasingly popular in industry and academia as they are highly sustainable and selective.

Potential impact
Catalysis is crucially important to the UK economy, with products and services reliant on catalytic processes amounting to 21% of GDP and 15% of all exports. The UK is scientifically strong and internationally recognised in the field, but the science base is fragmented and becoming increasingly specialised. The EPSRC Centre for Doctoral Training in Catalysis will overcome these problems by acting as beacon for excellent postgraduate training in Catalysis and Reaction Engineering with a programme that will develop an advanced knowledge base of traditional and emerging catalysis disciplines, understanding of industry and global contexts, and research and professional skills tailored to the needs of the catalysis researcher.

Although the chemical sector is an immensely successful and important part of the overall UK economy, this sector is not the only end-user of catalysis. Through its training and its research portfolio the Centre will, therefore, impact on a broad range of technologies, processes and markets. It will:
(a) provide UK industry with the underpinning science and the personnel from which to develop and commercially leverage innovative future technologies for the global marketplace;
(b) allow the UK to maintain its position as a world leader in the high-technology area of catalysis and reactor engineering;
(c) consolidate and establish the UK as the centre for catalysis expertise.

Likewise, society will benefit from the human and intellectual resource that the Centre will supply. The skills and technologies that will be developed within the Centre will be highly applicable to the fields of sustainable manufacture, efficient and clean energy generation, and the protection of the environment through the clean-up of air and water - allowing some of the biggest societal challenges to be addressed.